The Role of Cosmetics in the Construction and Performance of Identity in Ancient Israel

My proposed project is a systematic study of the role played by body adornment in the Hebrew Bible. I will use material culture and the insights of archaeology to interrogate the text and the historical reality which lies behind it. I will focus on prophetic texts such as passages from Isaiah, Jeremiah, Ezekiel, Amos and archaeological data. Items of personal adornment are highly charged with meaning and offer immense potential for exploring identity as experienced, projected or imposed.

Too often when the Hebrew Bible is brought into dialogue with archaeology the focus is on questions of ethnicity, settlement of the land, and political processes where the actors were largely males. Inevitably this privileges certain historical voices, such as those of the political elite, and obscures others. A study of items of personal adornment, and the role they play in the construction and performance of identity, offers a possible corrective. In the field of Archaeology, Scott (1994) emphasises the importance of an expansive, multi-stranded perspective on identity.

I will engage in a close-reading of the material culture. It requires complex interpretive processes to move from physical remains to hypotheses about social relations. I would be guided by the methodological work of Carol Meyers (1997, 2002, 2003) who uses both archaeological evidence and ethnographic material to reconstruct women's religious culture and social relations despite the virtual silence of the biblical record. I would also follow the example of Green (2007) who shows how anklets worn in pairs by women and children in the context of Late Bronze Age Tell es-Sa'idiyeh reflects the social production and affirmation of asymmetrical gender and age roles in that society. I would apply the insights of these studies to the context in ancient Israel.

I will apply the insights of archaeology as well as modern anthropological research on dress and adornment to my study of dress and adornment in the Hebrew Bible. For instance, Roach and Eicher (1965), who have shown that the process of adorning the body encodes a visual language which can convey cultural identity, social status, religious and political affiliations, ethnicity, gender and age in a manner more immediate than verbal communication. A focus on body adornment and cosmetics can give us an appreciation of the interwoven intricacies of identity without focusing on any particular aspect to the exclusion of others. I will consider the ways in which cosmetics serve in the construction of identity not only as an expression of and performance of gender but also their role in medical-magical contexts and the body as a site of religious performativity.

The popularity of material relating to cosmetics and beautification in ancient Israel is attested by the archaeological record. There is a wealth of material culture such as tools for the application of cosmetics, storage containers and polished mirrors. Surveys of these items are included in Kosmetik im antiken Palästina (2011), Perfumes and Cosmetics in the Ancient World (1989). Yet, despite the apparent popularity of body adornment items in the archaeological record, cosmetics and body adornment are often presented as something negative, particularly in the prophetic texts.

The study of body adornment has been somewhat overlooked in both anthropological and archaeological research as well as in the field of biblical studies. This paucity in scholarship has been identified by Entwistle as due to the unfair characterisation of body adornment as 'unimportant, ephemeral nonsense, unworthy of serious analysis' (2000, p.53). Polhemus (1988) and Tseëlon (1995) have argued that the dismissal of dress and fashion as frivolous tends to be associated with women and the feminine. Thus my research will address a lacuna which exists in all three fields and address the inherent bias that cosmetics are solely associated with the construction of gender and with women.